using Facebook to investigate local history: experience, value and policy implications in one town.

What is the cultural value of posting to Facebook? This study works with one popular Facebook page, called 'Forgotten Abergavenny', which features photos and memorabilia about the town. The popularity of this page contrasts markedly with the waning popularity of the local newspaper, the use of the library and visits to the museum. It seeks to understand how we might assess the value of posting, the experience of posting and the usefulness of this information to the town, including the local paper, library and museum. It compares the traffic and presentation of this very successful site with the various websites and Facebook pages of the library, the museum and the local newspaper. It interviews a sample group of local and international users of the Facebook site, as well as conducting before and after interviews with the museum, library and newspaper. It analyses the Facebook data using hard data taken from the site. It examines the postings and seeks to understand who posts, when and how they post, what they post and their feelings and experience about posting, using a variety of methods, from audio diaries to phenomenological analyses of the spaces of posting, to questionnaires on value and focus groups.
It also engages with the question of the value to be attached to cultural production. To this end it uses methods like contingent valuation and proxy value; methods designed specifically to measure non-monetary value. The need to standardise a methodology in this area of measuring non-monetary is a pressing issue for cultural providers. The results of this research are of direct relevance to all those concerned with the significance of social media and the role of co-production, including academics, local communities and policy makers

Potential impact
Key beneficiaries:
1. The Abergavenny library, museum, community forum, newspaper and community group will benefit directly from this research, which aims
to address the relationship of the popularity of the Facebook page to the ability of the partner organisations to use digital co-production in relation to its services.
2. Because the research is aimed at enhancing understanding among our partners, it will have an effect upon the cohesion of the town by showing how previously excluded groups can be given a voice in the cultural activity of the town through enhanced access to the cultural institutions and a greater representation of their issues and concerns in the local paper.
3.The standing of local Community groups will benefit from their engagement in this funded research project and the links it enables them to develop within the town particularly with the local newspaper. This is crucial at a time when the town and county councils are actively seeking local community voices in the process of developing a whole town initiative to cope with proposed national funding cuts.
4. this research can contribute to the 'nation's health' by assisting the understanding of the experiences and value attached by users to the most popular and accessed social media platform in the UK, thus facilitating the usefulness of such a platform as a means for the delivery of news, information and other content relevant to governments and local authorities.
5.The project team will gain invaluable interdisciplinary understanding, benefiting researchers and populace alike.
6. Cultural industries will benefit because there is a pressing need to standardise a coherent measurement of the non-monetary value attachable to cultural activities. This project contributes to this pressing issue by locating such standards and measurement norms at a local level and in relation to the wider spectrum of cultural activity.
7. Benefit will accrue to the academy because this topic, activity and experience on Facebook is currently under-researched and theorised within the academy particularly within the Arts and Humanities field. This case study will provide concrete data concerning this area and thus assist in developing an academic understanding of how people use Facebook and how that activity can be investigated and conceptualized.
The local impacts should be relatively fast but it will take longer for them to reach a national and international audience.
The website, database and support from Cardiff University PR will facilitate wider popular dissemination.